2PS - Prevent & Protect Through Support

The European Commission’s latest strategy for fighting child sexual abuse highlights a harsh reality that, globally, we are ‘losing the battle’ against online child sexual abuse and exploitation (OCSAE). Various projects funded through the EU are working diligently to identify the source of CSAM on both the Clearnet and Darknet and are establishing stronger awareness of the needs and requirements of LEAs to fight the ever increasing volume of images, text, media files, etc. However, the IOCTA 2021 report also brings a chilling honesty that the prevalence of materials shows no sign of slowing or stabilising. 2PS project stands for Prevent & Protect Through Support and aims to protect children and prevent them being abused, reducing the number of abused children and those at risk of exploitation. 2PS condemns all forms of sexual abuse and exploitation – there are no excuses that justify behaviours and actions that harm or victimise children and fully supports lawful enforcement action by police and prosecution services which can itself often be a gateway to support that helps individuals develop future prevention strategies to stop them offending again.

2PS is a highly innovative action offering a paradigm shift in the approach to tackling child sexual abuse and exploitation (CSAE) across Europe. The highly qualified and diverse consortium – together with leading global actors – are committed to laying the foundations for new coherent modus operandi that complement the reactive approaches currently favoured. 2PS is committed to developing tools and techniques to support professionals to allow them to prevent those with a sexual interest in children from offending and preventing those who have already offended from offending again. By sharing the best practices for guidance, therapy and treatment methods – combined with new training and awareness for frontline support workers and LEAs – we can begin to move preventive actions to the forefront, to better protect children and prevent them becoming victims.